cybersecurity10

"As a growing company in the digital sector we are constantly concerned that our business and our clients may be a target for cyber crime.

We aknowledge that specialist cyber security experts is something we need to look at and would appreciate any
help/funding that allows Equator to improve our security."